Cogigame: Home VR telerehabilitation platform

CogiGames Home is a VR telerehabilitation platform that enables stroke survivors to exercise in a motivating, data-driven environment powered by award-winning Brain Computer Interface technology. Stroke rehabilitation is a long, frustrating, and lonely journey with staggering costs to the NHS and the UK economy. CogiGames aims to provide a solution to several problem verticals by creating a personalised, multiplayer experience for stroke survivors, getting the expertise and insights of physiotherapists straight into survivors' homes. We will enable patients and physios to harness the power of data, while it gives patients the self-control for their own rehabilitation and the duration and intensity which they desire.

CogiGames is a platform which allows stroke survivors to use movement and brain activity to control immersive games for rehabilitation. It leverages consumer immersive hardware and EEG sensors, with our design of a novel low-cost mounting system to allow online play. While users play they can share recordings of their movement exercises so that physiotherapists can check progress. CogiGames' tele-rehabilitation is enhanced with a brain-computer interface (BCI) so patients can participate even if they have more severe movement limitations through Cogitat's movement intent detection system.

The solution sets out new data driven opportunities to address the variability in stroke patient conditions and the many different types of rehabilitation exercises they need to do. It does this by supporting games that run independently of movement specifics, while allowing the journaling of key performance measures so that a user can check their progress for their own motivation and for professionals helping them. The resulting data will help guide new patients toward activities that have been more effective, and support further research leveraging brain wave signals for predictive outcomes.

In the clinical setting the Cogigames system will provide a resource that is engaging to use for a wide range of disability, will encourage improvement in function through comparison of performance with previous performance and against peers, and improvement in concentration and focus through feedback on attention during the session. The system will encourage therapists to work on hybrid models of face to face and remote input and this will in turn allow therapy to be accessed in higher doses and for longer periods. These benefits, if realised, are capable of making a substantial impact on recovery patterns and on long term disability in stroke survivors.